The Living Laboratory: driving economic growth in Glasgow through real world implementation of precision medicine

Precision Medicine (PM) is the tailoring of medical treatments to each patients' individual characteristics. The economic, social and healthcare potential of PM is significant with the global market value projected to reach $134bn by 2025. Our exciting vision for the Living Laboratory ('LivingLab') will capitalise on Glasgow's existing leadership and infrastructure to create an internationally significant PM campus around the Queen Elizabeth University Hospital (QEUH) in Govan. The LivingLab will drive PM research, open innovation, commercialisation and adoption - bringing industry, academics, clinicians/NHS managers, patients and charities together in a highly supportive environment to unlock substantial productivity growth opportunities and enable companies to compete on a global stage for a share of the lucrative PM market. Our geography covers the Glasgow City Region, with investment targeted spatially around QEUH in Govan, one of the UK's, most deprived areas. Despite its various socio-economic challenges, this area has one of the largest and most integrated concentrations of PM-focused infrastructure in the UK (evidenced by the recent SIA). However, Glasgow City Region continues to underperform economically compared to other localities in terms of GVA growth, productivity and economic participation. In addition, there is significant divergence in the economic performance and prospects of areas within the City Region. Local and national partners agree on the need for targeted investment in Govan to support inclusive economic growth and in doing so, improve the area's economic competitiveness on a national and global stage. Our experienced industry/NHS/academic consortium will secure Scotland's and the UK's competitive advantage in PM in the context of significant investment elsewhere by: addressing the biggest PM challenge: translating innovation and mainstreaming it into standard clinical practice; creating an internationally competitive regional PM life sciences cluster around QEUH by attracting and supporting companies to develop, evaluate, commercialise and adopt PM innovations; increasing inward investment, new business start-ups and high-value jobs; demonstrating substantial savings to the NHS by implementing PM in the UK's largest hospital; contributing to inclusive innovation-led growth through skills development, local job creation and a healthier workforce; We have used best-practice from across the world, to test and validate the proposition with stakeholders, companies and experts. The consortium is fully committed to ensuring the creation of a global centre of excellence for PM-led innovation and implementation, that will rapidly address the barriers to adoption and have a rapid transformational impact on our city region economy.